Neural circuits underlying attentional modulation in mouse visual cortex

In order to survive, an animal's behaviour must be flexible. This flexibility allows animals to react differently to the same stimuli depending on the context. For example, the smell of smoke will probably elicit very different behavioural responses if one is at home or near a barbecue. In the first case it will likely trigger a frantic hunt for the source of fire, whereas in the second case it will likely be ignored. How the brain selects different actions in response to the same stimulus remains a mystery.

One of the key elements underlying flexible behaviour is the filtering of sensory information. Animals receive a constant barrage of sensory information all the time. Consider the sheer amount of detailed visual information that passes in front of our eyes every moment, including objects, shapes and contours, rich with colours and textures. Only a small subset of this is behaviourally relevant at any given time. For instance, when waiting to cross a busy road we are acutely aware of the colour of the traffic lights, but are usually oblivious to the colour of the wall of the building directly behind. In general, for animals to successfully navigate the world, it is essential to focus on relevant stimuli while filtering out stimuli that are irrelevant. Indeed, selectively attending to relevant stimuli is one of the most fundamental of cognitive processes, yet its underlying neural mechanisms remain poorly understood.

To understand how the brain achieves this selective filtering, we need to measure the activity of neurons in the brain while an animal is attending to or ignoring stimuli. Mice possess sophisticated cognitive abilities, including the ability to switch between attending and ignoring stimuli. At the same time they allow us to use cutting edge molecular and optical tools that cannot be applied in primates or humans. In this project we will combine these tools to study the brains of mice as they perform a complex attention-switching task.

First we will record from the brain to identify those neurons in the visual area of the brain which show a particularly interesting property: different activity levels when the animal is attending or ignoring the same visual stimulus. We will then target one of these neurons with a micro-injection and fill it with a modified virus which will label all neurons that send inputs to that cell, i.e. are presynaptic to it. We will focus on those presynaptic neurons which are in the hierarchically higher parts of the brain, and thus contain more processed information. We will then record from these presynaptic neurons and determine what is special about their activity patterns that makes the downstream neuron change with attentional state.

Second, we will use a similar technique to label the presynaptic neurons of particular rare but important class of neurons called inhibitory interneurons. These neurons can switch off the activity of other neurons and can thus dramatically shape the activity of the rest of the network. By measuring the activity of presynaptic neurons of specific classes of inhibitory interneurons we will determine if these neurons act as a gate, determining whether more specific inputs can pass through.
In summary, we will determine how hierarchical control of sensory processing in the brain is implemented, allowing flexible and adaptive behaviour.

Technical abstract
Animals receive a constant barrage of sensory information, only a small subset of which is behaviourally relevant at any given time. In order to survive, it is therefore essential to focus on relevant stimuli while filtering out those that are irrelevant. Indeed, selectively attending to relevant stimuli is one of the most fundamental of cognitive processes, yet its underlying neural mechanisms remain poorly understood.
Mice can be trained in a virtual reality environment to alternately attend or ignore visual stimuli. During this task, neurons in primary visual cortex (V1) exhibit strong attention-dependent changes in firing rates, displaying higher stimulus selectivity during the attend condition. In this project, we will use this paradigm to uncover the neural circuit mechanisms of attentional modulation in visual cortex. We will combine novel and multidisciplinary methodologies, including mouse behaviour, chronic two-photon imaging, self-inactivating rabies virus tracing and optogenetic circuit perturbations to address two questions. First, how does an individual neuron in V1 acquire attentional modulation? We will measure and manipulate the activity of the pre-synaptic inputs of functionally characterised neurons which are modulated during an attention-switching task. We will test the hypothesis that subnetworks in the prefrontal cortex (PFC) send context-dependent biasing signals to V1 that account for the attentional modulation. Second, do top-down signals additionally gate the entry of information to V1 by operating a disinhibitory gate? We will measure and manipulate the activity of neurons presynaptic to defined interneuron classes in V1 during the attentional switching task. We will test the hypothesis that top-down modulation of V1 from prefrontal cortex is gated by a local disinhibitory circuit involving VIP and SOM interneurons. Together this work will enable us to formulate a detailed computational framework of top-down attentional modulation.

Potential impact
Training workforce for the UK economy
This program will provide professional training of a postdoctoral researcher, which will maximize their value as a skilled employee making important contributions to the UK academia and industry. The postdoc will gain experience in state-of-the-art imaging and computational approaches, a highly desirable set of skills for modern biomedical research and industry. The postdoc will also acquire advanced communication and managerial skills and improve their mentoring expertise by assisting the PI in supervision of PhD and masters students. This comprehensive training will maximize their value as skilled employees capable of making important contributions to the UK academia and industry.

Education and public engagement
Through the public outreach events as a part of this program we will make a lasting impact on school students from non-selective London state schools. Through the annual DevNeuro Academy at our department, the PI and postdoc will engage with sixth-form students from City of London Academy, St Michael's Catholic College and Harris Academy Bermondsey. The students will be given lecture-demonstrations by the PI with assistance from the postdoc. These events will be designed to be two-way interactions, in which the students will provide inputs to the researchers about what they consider interesting, particularly in the context of the potential medical implications of this research. In addition, the lab will host two students from this group each year in order to provide the students first-hand experience in modern biomedical research thus raising their awareness of different science professions and enhancing their educational opportunities. After completing the projects, the students will prepare reports and oral presentations, which will contribute to the scientific education of their classmates, parents and teachers. In addition, we will develop interactive outreach programs in Bangalore, India, as a collaboration between UK and Indian researchers. We will develop a science-meets-arts event in collaboration with Srishti Institute of Art, Design and Technology, hosted at the recently opened Science Gallery Bengaluru, a member of the Global Science Gallery Network which includes the Science Gallery at KCL.

Enhancing quality of life and health
Our research should additionally deliver long-term impacts in treatments of neural disorders. Several mental disorders associated with cognitive deficits lead to widespread suffering and impose a major economic burden on the global economy. These include disorders such as schizophrenia, autism and ADHD. This project will generate a strong basis for future research exploring the neural basis of cognitive deficits in these disorder. Due to the basic nature of this research the eventual medical benefits may take longer than 3 years to accrue. However, we will accelerate this process by initiating collaborations with relevant clinical labs in KCL and elsewhere in the UK. The PI and postdoc will also present their work in international meetings attended by both scientists and clinicians.